University of East London and Cranstoun Services Limited - AKT4

To develop and test the feasibility of a psychologically informed AI-based tool that identifies individuals at risk of relapse and overdose within Cranstoun services, enabling timely interventions, improving care planning, reducing repeated assessments, and ultimately preventing overdose deaths while enhancing service quality, efficiency, and digital innovation in addiction support.